Dissecting the molecular mechanisms of lysosome:ER contact site formation and their relevance to neurodegenerative disease

Human cells contain membrane enclosed compartments, called organelles, that perform specialised tasks. Membrane contact sites, that bridge the membranes of neighbouring organelles, provide platforms for communication between organelles. Cholesterol is an important component of membranes. Cells have two sources of cholesterol: it can either be derived from our diet or newly synthesised by the cell. Dietary cholesterol is taken up into the cell into a compartment called the endosome, from where it is trafficked to the lysosome for onward transport to another compartment, the endoplasmic reticulum (ER). The ER is the site of cholesterol synthesis within the cell and the arrival of dietary cholesterol from the lysosome switches off the synthesis of new cholesterol. When dietary cholesterol fails to be transported from the lysosome to the ER, it accumulates in the lysosome, while cholesterol synthesis in the ER still continues. The resulting imbalance in cellular cholesterol is toxic to the cell and is associated with neurodegenerative disease. We have recently shown an important role for membrane contact sites between the ER and lysosomes in regulating the cholesterol balance by transporting cellular cholesterol to the right location. The aim of this research proposal is to determine exactly how these contact sites are formed, if they transport other lipids as well as cholesterol and if they can be targeted for therapeutic benefit in neurodegenerative disease.

Niemann Pick disease type-C (NPC) is a rare but devastating progressive neurodegenerative disease that often starts in early childhood. We know that most (95%) cases of NPC are caused by mutations in a gene that encodes the NPC protein NPC1. NPC1 is on the lysosome membrane and is required for dietary cholesterol to exit the lysosome for transport to the ER. Previous work by our group has found that NPC1 forms part of the lysosome-ER bridge that cholesterol can travel across. In cells from NPC patients, the lysosome fails to connect properly with the ER. As a result, cholesterol accumulates in the lysosome and the lysosome stops working properly. In this proposed work we intend to find out how NPC1 bridges the two organelles and if its interactions with partners on the ER are affected by levels of dietary cholesterol in the lysosome.

As well as cholesterol, other lipids also accumulate in lysosomes in NPC that are believed to contribute to the disease progression. Indeed, the only current licensed therapeutic for NPC (miglustat) inhibits the synthesis of these lipids. Although miglustat is not a cure, the fact that it slows progression of the disease shows that imbalance of these lipids is toxic to the cell. Our preliminary data suggests that some of these lipids might also be transported across contact sites, to the ER where they are degraded. In this project we will improve our understanding of the relationship between membrane contact sites and lipid metabolism.

We recently showed that artificially bridging lysosomes to the ER can reverse cholesterol accumulation in cells lacking NPC1. This is exciting as it could have therapeutic implications for NPC. We will assess different ways to expand membrane contact sites in cellular models of NPC and build on these studies to see the effect of increased contact sites in animal models. Zebrafish are an excellent model system for studying NPC. NPC zebrafish models mimic many mammalian NPC phenotypes, including lipid accumulation, and movement defects. We will therefore generate zebrafish models of NPC in which to study ER-lysosome contact sites and test our hypothesis that expanding these contact sites will rescue both lipid accumulation and downstream neurodegeneration /movement defects. This may yield novel therapeutic strategies for the treatment of NPC and other neurodegenerative diseases with lipid storage defects.

Technical abstract
Membrane contact sites are important platforms for lipid transport and the ER:lysosome interface is emerging as a key regulator of lipid exchange. We have recently identified a role for the late endosomal sterol binding protein Niemann-Pick type C protein 1 (NPC1), in tethering lysosome-ER contacts through interaction with an ER-localised lipid transfer protein, Gramd1b. NPC1 is required for egress of dietary cholesterol from lysosomes; lack of functional NPC1 protein causes cholesterol to accumulate in the lysosome, manifesting in the severe progressive neurodegenerative disease NPC.

Here, we aim to define the molecular architecture of NPC1-regulated contact sites. Our new data suggests the NPC1 cytoplasmic tail mediates ER contact. Using our established tools, we will examine the role of the cytoplasmic tail and effect of NPC1 sterol-sensing domain mutations in contact site formation. Our preliminary data suggests that egress of sphingolipids, which also accumulate in lysosomes in NPC, may too be mediated by lysosome:ER contacts. This study will elucidate the relationship between the lysosome:ER interface and the lipid environment.

We found that expanding the lysosome:ER interface restored cholesterol transport to the ER and rescued cholesterol accumulation in cellular models of NPC. To test if contact site expansion can also be effective in vivo, we will use morpholino oligonucleotides targeting regulators of the small GTPase Rab7, to expand the lysosome:ER interface. High resolution microscopy, biochemistry and automated analysis tools will be used to relate contact site extent to cholesterol distribution, sphingolipid metabolism and movement phenotypes in zebrafish NPC models.

The proposed research will provide molecular and mechanistic insight into the relationship between NPC1-dependent contact sites and lipid metabolism and may lead to a novel therapeutic strategy for NPC and other neurodegenerative diseases with lipid storage defects.